Investigation of weak null singularities inside spherically symmetric black holes in the presence of matter fields

The proposed PhD project for Raya Valentinova Mancheva is on the investigation of the behaviour of matter fields near spherically symmetric weak null singularities inside black holes and their back-reaction on the gravitational field. In a first step the spherically symmetric Euler equations and elasticity will be considered on a fixed background and the temporal behaviour of the state variables determined. In a more challenging second step, the coupling to the spherically symmetric Einstein-Maxwell-scalar field system is taken into account to determine the fate of the weak null singularity under the presence of those matter fields.